WaMA-WaDiT: Water Management and Adaption based on Watershed Digital Twins

This project will contribute to enhance resilience, adaptation and mitigation of hydroclimatic extreme events, such as floods and droughts, by improving our capability to predict and simulate water resource systems through watershed digital twins. Building on hydrological and water resource system models developed at partner institutions (University of Cordoba, IHCantabria, University of Trento, Université Grenoble Alpes, University of Bristol), we will advance the representation of natural and regulated hydrological systems in watershed digital twins., and particularly the interactions between surface and groundwater flows, and snow dynamics, under present and future climate scenarios. We will work with water agencies across different countries to test the use of watershed digital twins to support water management practice, particularly in scarcely monitored areas, and better communicate and handle uncertainties. We will develop free and open-source software tools to help quantify and evaluate risk, and inform both short-term operational decisions and long-term adaptation actions.